GEN-FIBRE: Feasibility of Second-GENeration Feedstocks for Protein FIBRE

Solena Materials is a UK biomaterials company developing a new generation of high-performance, biodegradable protein fibres designed to match the strength and durability of synthetic textiles without contributing to microplastic pollution.

This project, _GEN-FIBRE_, explores how these fibres can be produced more sustainably by using second-generation (2G) feedstocks (sugars derived from agricultural and forestry residues) instead of refined first-generation sugars that compete with food crops. By doing so, the project addresses one of the biggest challenges in scaling bio-based materials: the high cost and environmental impact of conventional feedstocks